Elmtronics

We would like to consult with A.B.S training solutions to build a City and Guilds accredited training course for training in lithium battery storage.
It takes our business to a new level.by allowing us to train other electricians to the standards we would expect to fit the lithium ion battery storage systems our company supply. It would give the company extra income to invest in other areas.
We would consult with ASB Training Solutions and they will help us write the course, which we will deliver to qualified electricians.
It will also steer electricians down a different route and into renewable energies.